Epigenetics: To understand the role of intracellular metabolites in epigenetic resilience.

Technical abstract
In our first major aim, we investigate the links between metabolites within cells and epigenetic information on our DNA. Epigenetic systems require a supply of cellular metabolites and variation in metabolic state of cells, for example in relation to nutrients, could alter the stability of epigenetic marks on our genes. We shall work in yeast cells and cultured mammalian cells to explore how changes in the balance of cellular metabolites affects epigenetic systems and whether we can adapt the balance to promote epigenetic stability, cell function and ageing health.